The University of Leicester and rradar Limited KTP 23_24 R2

To develop a system that facilities the automatic identification and quantification of risk scenarios applicable to a business using Data Science, Artificial Intelligence and Machine Learning.